A Muscular Christianity: The Church of Scotland Mission, Gikuyu, and the Question of the Body in Colonial Kenya c1906-c1938.

My research into the history of Scottish missionaries in colonial Kenya aims to examine four key themes.1. Mission and state. I am interested in documenting and analysing the connections between the mission and the Kenya colonial state. Using mission archival material and government records, I establish how the private, non-governmental, Church of Scotland Mission came to occupy a quasi-state role in colonial Kenya, using government funding to gain a monopoly on educational and medical services for the African population. Revealing the official and unofficial links between missionaries and the government prompts reconsideration of the nature of the colonial state in Kenya. It forces a re-evaluation of "where" we think "colonialism" took place in Africa, showing the importance of mission schools and clinics as venues of colonial power. 2. Colonialism, the "everyday," and the "microphysics" of power. My research shows the importance of "everyday", seemingly banal, quotidian, "micro" practices to the mission's project of transformation and Gikuyu experiences of colonial rule. I analyse the mission's attempt to induct Gikuyu into a new physical, material culture and the emphasis placed on things like ablution regimes, "European" architectural styles, clothing, and sport. For the CSM "civilization" was a necessary precursor to Christianisation: they endeavoured to change bodies before they "uplifted" souls. It is relatively well-known that Protestant missions throughout the colonial world undertook "civilising missions" aimed not only at conversion but also changing habits, bodily conduct and appearances; but I argue that this demands a wider understanding of "colonial power": that in discussing what colonialism was - how it was practiced and experienced - we must incorporate "everyday", tactile interventions. 3. Critiquing "uplift." The CSM's project is an example of a particular kind of colonial interventions: those made in the name of "uplift", "improvement" and "development." For example: the CSM's 1920s humanitarian campaign to abolish "female circumcision" in Kenya, and their endeavours to compel the colonial government to introduce welfare regulations to Kenya's infamously brutal labour system. I am interested in how these aspects of mission work provide routes into critically examining "benevolence" as an aspect of colonialism; I am interested in the role missionaries played in the history of what we know today as "international development." I explore the particular kind of racism and eurocentrism that underpinned CSM efforts to "improve" colonised people. Missionary promotional material, for instance, shows the ways CSM rhetoric and practice perpetuated racialised images of Africa as the "dark continent" and White Europeans as "Saviours." Looking at "colonial benevolence" adds much needed nuance to conceptions of colonialism: it opens up ways of appreciating the opportunities colonialism presented as well as its costs; it demonstrates that colonial power did not always manifest itself as violence and coercion. 4. Local actors, deeper histories. The way Gikuyu engaged with the CSM's project had a profound impact on shaping it. My research recovers aspects of the Gikuyu experience of missionary interventions charting the many ways Gikuyu resisted, embraced and adapted missionary practices. To understand why some aspects of the mission's project took hold and others did not I "read" the history of the mission against the backdrop of Gikuyu society and history, using oral evidence together with early twentieth-century anthropological accounts to examine precolonial Gikuyu conceptions of health, self- accomplishment, personhood, and power. I demonstrate that the missionaries could not simply act upon Gikuyu as they wished, and that the mission project was incorporated into local systems. This has ramifications for the study of colonialism generally, demonstrating the importance of the agency of technically "colonised" people.